Epigenetic mechanisms of androgen signalling: influences on RNA methylation and transcriptional regulation

Androgens are essential for normal male embryonic and pubertal development and are implicated in multiple cancer types. Androgens, acting via the androgen receptor (AR), regulate transcription of target genes by recruiting multiple epigenetic coregulators which cooperate to modify chromatin and thereby regulate transcription. In addition we have exciting new evidence that androgen signaling exploits changes in RNA epigenetics to modulate gene expression.